Occams Resources TSB Application - round 9

Most of University research results in generating IP but most is not exploited and Universities are prepared to offer it to the public but have no means of doing so. At Occams we created a powerful open data platform IP Coop based on our existing system used for securing and protecting innovation generation. We designed an indexed interchange where any party, public or private, can identify valuable technology and communicate openly with the originator. Our accessible data exchange space greatly accelerates entry into commerce for a great majority of scientific discovery.